Queen's University of Belfast and John Woods (Lisglyn) Limited

To optimise production processes to determine nutritional value of sprouted grains and seeds for use in the healthfood and bakery sectors.